Aerial 360 Artificial Intelligence Solutions (A3AIS)

Aerial Icon and Anglia Ruskin University have partnered on a study that aims to investigate the feasibility of leveraging artificial intelligence (AI) video generation technology to produce immersive aerial 360-degree videos. The project seeks to explore the potential of AI algorithms to autonomously generate panoramic video content captured from aerial perspectives, enabling immersive viewing experiences for various applications such as entertainment, healthcare, tourism, and staff training.

The study will employ a systematic approach, including data collection, algorithm development, model training, validation, and user testing phases. A combination of aerial footage, AI video generation techniques, and evaluation metrics will be utilised to assess the feasibility and effectiveness of the proposed capability. Collaborations with industry partners, stakeholders, and domain experts will provide insights into real-world applications and market needs.

The key objectives of this study are to:

* Assess the capabilities and limitations of AI video generation algorithms in producing high-quality aerial 360-degree videos.
* Investigate the technical requirements, computational resources, and data needs for training and deploying AI models for aerial video synthesis.
* Evaluate the performance, realism, and user experience of AI-generated aerial 360 videos compared to traditional video production methods.
* Identify potential use cases, market opportunities, and commercialisation pathways for AI-powered aerial video generation technology.

The expected outcomes are:

* Insights into the technical feasibility and performance of AI video generation technology for aerial 360 videos.
* Recommendations for optimising AI models, data pipelines, and computational infrastructure for efficient video synthesis.
* Guidelines for integrating AI-powered aerial video generation solutions into existing workflows and applications.
* Contributions to the advancement of AI research, innovation, and technology transfer in the field of aerial imaging and video production.